The Svalbard exemplar of Neoproterozoic glaciation

Although life successfully moderates surface conditions on Earth, some events in Earth History have threatened the viability of most life forms. Arguably the most profound and long-lasting challenge in the last 2 billion years was glaciation on a near-global scale, with the best documented event being around 650 to 630 million years ago ('Marinoan' glaciation). The Snowball Earth hypothesis proposes that snow and ice became so widespread that the Earth become much more reflective of solar radiation and cooled to a mean temperature of around -50 degrees Celsius. Glaciation was eventually terminated by the build-up of carbon dioxide emitted from volcanoes, that was not used up by the weathering of rocks since rocks were buried beneath the extensive snow and ice cover. Almost all facets of the Snowball Earth hypothesis, and of alternative hypotheses, are open to challenge, there is general agreement that glaciation reached tropical latitudes at sea level. New lines of evidence are needed to refresh the debates and constrain future modelling efforts. We have recently made a breakthrough through generating a new suite of chemical data on exceptionally well-preserved carbonate precipitates in saline glacial lakes in the allegedly Wilsonbreen Formation rocks of Svalbard thought to be the same age as glacial deposits found on all the continents and referred to as 'Marinoan'. Firstly we find that in terms of oxygen isotopes, these carbonates are the most evaporative yet discovered and so must have formed in a hyperarid environment. Secondly we use new discoveries about the meaning of the abundances of the isotope 17-O in relation to our measurements of stable sulphur isotope ratios in order to show that the atmosphere was profoundly different from that which existed during younger glaciations: the simplest explanation for it is that the atmosphere was very high in carbon dioxide. This implies that weathering was indeed inhibited by an extensive ice cover. This study and various previous studies have demonstrated the outstanding importance of the rock exposures in these remote locations to understanding this extraordinary event in Earth history - indeed they are the only place where we can find a chemical sedimentary record that allows us to understand conditions on the Earth surface and in the atmosphere. We propose to make two field expeditions that will enable us to fully describe and archive the field relationships and collect suites of samples that will enable us to understand more clearly the preserved evidence. We will use magnetic properties to reconstruct the palaeolatitude of the glacial deposits and will try to determine the age directly by radiometric methods to see if it is consistent with the 'Marinoan'. Our favoured modern analogue for the Wilsonbreen formation saline glacial lakes are found in the intensely cold McMurdo Dry Valleys of Antarctica. We will test this idea using physical properties of the sediment whilst the chemical properties will be used to constrain the how much water is cycled through the atmosphere, how oxidizing the atmosphere was and whether carbon dioxide had already built up in the atmosphere by the time the first glacial lakes formed. Our work will also extend to the apparently warm- and cool-climate marine deposits that are found above and below two glacial units in the Svalbard in order to understanding the broader context. and . Our work includes a number of new approaches as well as applying tried-and-tested modern methods of dating and magnetic analysis in a new area. We expect to emerge with a clear and vivid picture of the nature of the land surface during one of the most extreme cold events in the history of the planet. We will also find out whether this location could be the best place int he world to formal place a 'golden spike' at the base of the Cryogenian geological period. The information will be disseminated and archived in novel ways.